FAIR-IMPACT: Expanding FAIR Solutions across EOSC

FAIR-IMPACT focuses on expanding FAIR solutions across the EOSC. It builds on the results of FAIRsFAIR and other relevant projects and initiatives. The project aims to realise a FAIR EOSC, that is an EOSC of FAIR data and services. FAIR-IMPACT will identify proven domain solutions and facilitate the interoperable uptake of these solutions across scientific domains and for different types of research output. This includes the overall FAIRification of various research objects from assigning and managing identifiers, describing them with shared and common semantics to making them interoperable and reusable, as well as the challenge of projecting the FAIR principles to other types of research objects such as software. FAIR-IMPACT meets these challenges through three work packages which identify and adapt candidate approaches, tools and solutions suitable for wider adoption, and two work packages focussing on interoperability, adoption and support. Scientific communities are included in the consortium as integrated use case partners. This will ensure that viable and tested solutions from one domain can be piloted in others and help to achieve wider uptake, adoption, implementation of, and compliance with the FAIR principles. As the project unfolds, additional support mechanisms (cascading grants, in-kind support) will be introduced. The FAIR-IMPACT ambition is to build a web of FAIR data and related services together with the scientific community and relevant stakeholder groups, and to take steps towards realising the ambition of a web of Open Science. FAIR-IMPACT will contribute to transforming the way researchers share and exploit research outputs within and across research disciplines? and to the facilitation of scientific multi-disciplinary cooperation. With its focus on increasing FAIRness, FAIR-IMPACT will contribute to improving public trust and reproducibility in science.no project summary